Improving the Understanding of Gadolinium for use in Neutron Detectors

Gadolinium has a very high neutron capture cross section, particularly isotopes Gd-155 and Gd-157 and produces a very high energy upon emission of a gamma cascade (~8MeV). However, this model for decay is not well understood, so we hope to improve this model via both computational and experimental methods. We hope to achieve a good model for the gadolinium mechanism of thermal neutron capture; this improved understanding will lead to better neutron detection via event identification and background discrimination.

Neutron detectors that employ Gadolinium (Gd) as the neutron capture agent can be enhanced by improving the understanding of the subsequent gamma cascade of the neutron capture on Gd. This would open up a new area of development where the neutron has the potential to be (partially) tagged, resulting in better background discrimination. This is particularly useful in large area detectors where intrinsic radiation in the scintillator or the photo-sensor itself is a large source of background, enabling new deployment scenarios.

Gd has an extremely large thermal neutron capture cross-section, second only to the capture cross-section of Xenon. The neutron capture on Gd has a Q-value of 8-MeV resulting in an associated gamma-ray cascade.
Gd(n, gamma) interactions have been studied and the integrated spectrum is known, but the individual decay modes have not been measured. The 4-gamma mode is dominant, although these are not measured to be discrete energies and it is not known if the energy of the four gammas is equal to the Q-value of the decay (8 MeV). Given the available energy there is likely to be multiple sub-MeV cascades. The PhD will calculate and measure the gamma spectrum, hence determining what is missing in each detected event and allowing the events to be tagged.

Potential impact
In GREEN we envisage there are potentially Impacts in several domains: the nuclear Sector; the wider Clean Growth Agenda; Government Policy & Strategy; and the Wider Public.

The two major outputs from Green will be Human Capital and Knowledge:

Human Capital: The GREEN CDT will deliver a pipeline of approximately 90 highly skilled entrants to the nuclear sector, with a broad understanding of wider sector challenges (formed through the training element of the programme) and deep subject matter expertise (developed through their research project). As evidenced by our letters of support, our CDT graduates are in high demand by the sector. Indeed, our technical and skills development programme has been co-created with key sector employers, to ensure that it delivers graduates who will meet their future requirements, with the creativity, ambition, and relational skills to think critically & independently and grow as subject matter experts. Our graduates are therefore a primary conduit to delivering impact via outcomes of research projects (generally co-created and co-produced with end users); as intelligent and effective agents of change, through employment in the sector; and strong professional networks.

Knowledge: The research outcomes from GREEN will be disseminated by students as open access peer reviewed publications in appropriate quality titles (with a target of 2 per student, 180 in total) and at respected conferences. Data & codes will be managed & archived for open access in accordance with institutional policies, consistent with UKRI guidelines. We will collaborate with our counterpart CDTs in fission and fusion to deliver a national student conference as a focus for dissemination of research, professional networking, and development of wider peer networks.

There are three major areas where GREEN will provide impact: the nuclear sector; clean growth; Policy and Strategy and Outreach.

the nuclear sector: One of our most significant impacts will be to create the next generation of nuclear research leaders. We will achieve this by carefully matching student experience with user needs.

clean growth - The proposed GREEN CDT, as a provider of highly skilled entrants to the profession, is therefore a critical enabler in supporting delivery of both the Clean Growth agenda, Nuclear Industry Strategy, and Nuclear Sector Deal, as evidenced by the employment rate of our graduates (85% into the sector industry) and the attached letters of support.

Policy and Strategy: The GREEN leadership and supervisory team provide input and expert advice across all UK Governments, and also to the key actors in the nuclear industry (see Track Records, Sections 3.3 & 5.1, CfS). Thus, we are well positioned to inculcate an understanding of the rapidly changing nuclear strategy and policy landscape which will shape their future careers.

Outreach to the wider public: Building on our track record of high quality, and acclaimed activities, delivered in NGN, GREEN will deliver an active programme of public engagement which we will coordinate with activities of other nuclear CDTs. Our training programme provides skills based training in public and media communication, enabling our students to act as effective and authoritative communicators and ambassadors. Examples of such activities delivered during NGN include: The Big Bang Fair, Birmingham 2014 - 2017; British Science Week, 2013 - 2017; ScienceX, Manchester; 2016 - 2018; and The Infinity Festival, Cumbria, 2017.